Adaptive Infrastructure Planning - Application to UK multi-sector water systems

Problem context

When water companies propose to invest in infrastructure, both its design and the timing of its activation must be considered. Is a particular proposed infrastructure option resilient in light of plausible future climate change scenarios?

As society tries to decrease emissions and increase resilience, there is an increasing demand to justify the prioritisation and sequencing of assets when investing in infrastructure systems. In multi-sector systems, with interdependencies and competition between economic sectors, the complexity of the problem increases.

Adaptive planning approaches are progressively being recognised as the state of the art in selecting and prioritising infrastructure investments over time. Such adaptive planning exercises are referred to as 'real options' analysis, 'adaptive policy pathways' planning, or simply as an effort to identify appropriately flexible interventions.

Problem statement

Adaptive planning aims to incorporate information as it becomes available to adjust upcoming actions. In adaptive infrastructure system capacity expansion optimisation modelling, decisions made initially must consider their ability to accommodate later possible decisions in the planning horizon, including cases where supply and/or demand develops differently than what was initially predicted. Adaptive optimisation recognises the fact that present decisions impact a system's ability to adapt to future needs, and therefore that flexibility in activating, delaying, and replacing engineering projects should be considered in infrastructure investment planning.

Proposed research

This doctorate will study these methods, propose one for water resource systems, and implement it on a water company case. The proposed project aims to develop and use an adaptive infrastructure investment model for the East England multi-sector water resource system. It will trial and compare a suite of adaptive optimisation model formulations (methods) such that an appropriate use of adaptive planning can be found for multi-sector water systems. A sensitivity analysis will help determine how different formulations of the adaptive planning problem affect results. Formulations will vary by simulation parameterisation, objectives, decision variables, constraints, and the algorithmic structure of the adaptive search (optimisation) process. The case-study benefits from an existing simulation model, which means the PhD student will be able to focus their investigations on the adaptive planning research, rather than on data gathering and model building.